Exploring the experiences, attitudes and understandings of domestic violence among street sex workers.

This research aims to conduct an in-depth qualitative study with street sex workers who have engaged with the Safer Wales project, 'Streetlife', in order to provide some insight into their experience and attitudes towards domestic violence and their opinions on what can be done to support them. The purpose is to uncover the manner in which street sex workers understand their experiences of domestic violence and the role of the police and third sector organizations in ensuring their personal safety and their beliefs about the extent to which they can expect to be safe from domestic abuse.